Multipole Methods for Periodic Metamaterial Structures

My research is primarily about the interaction of waves with periodic structures in one-, two- and three-dimensions. The loose objective of this work is to arrive to a mathematical formalism that describes the scattering of waves (be they acoustic, electromagnetic or flexural waves in elasticity) with structures of some long-range order. The scattering of light by photonic crystals, for example, is a well-established area of wave physics, and so the novelty here is the introduction of metamaterials to that photonic structure. The aim is to bring about new effects such as tunability of the crystal or anisotropic scattering by the constituent crystal elements. This certainly aligns with the EPSRC's thematic areas of "advanced materials" and "frontiers in technology", with the field of metamaterials in particular being one of the fastest-growing sectors of the engineering sciences. My project is in collaboration with various experts in the field of wave science from the UK and abroad, and is partly funded by Qinetiq, with whom we have started discussing experimental verification of our mathematical models.